Bournemouth University Higher Education Corporation and ImproveWell Limited KTP 22_23 R5

To leverage Machine Learning techniques and advanced statistical analysis, to further drive inclusion of frontline staff in healthcare Quality Improvement, and to develop the expertise to deliver insights from the aggregated datasets of its growing customer base.